Understanding Urbanism through Continuity and Change at the West Court and Theatral Area of Knossos

Developing from the proposed subject of study - that is, to contribute to an understanding of
urbanism through research into the urban centre of Knossos, through an exploration into
previously under-explored excavation records and finds - I propose to focus on the West
Court and Theatral Area (WC and TA). My passion for this proposed focus of research
springs from: the desire to provide an overview of urban life across the whole period, from
the Neolithic to Roman times; the potential to bring together over 100 years of excavation
work, much of which has been underexplored; and the opportunity which the area provides
to discuss theoretical concepts of power through the choreography of urban space. The
West Court and Theatral Area is excitingly unique in its research potential due to its position
between the 'Palace' of Knossos and the wider urban settlement. As the meeting point of
causeways and roads, and sitting just outside the Minoan palace walls, an overview of the
different manipulations of the built environment of the West Court and Theatral Area
provides an exciting and unique opportunity to understand town life in Knossos as navigated
outside, but within the sphere of, the central elite.